University of Strathclyde And British Waterways Board

To embed an environmentally sustainable approach to sediment management, reducing operational costs and addressing emerging waste legislation requirements.